Extending the shelf life of Zinergy's batteries

Thin and printed Zinergy batteries are designed to provide a cost-effective and flexible power solution for the Internet of Things. In collaboration with the National Physical Laboratory, this project will allow us to enhance the shelf life of our batteries and exploit our technology in various applications which require a long-lasting flexible form of power, ranging from body patches for sensing or drug delivery to smart cards and many more.